Lightweight recycled polymers for the Auto industry using cellulose fibre

The automotive industry is striving to reduce vehicle weight and desire to use more recycled polymers. For every kg of polymer
used, 2kg of weight (replaced metal) is saved. This in turn saves 750 litres of fuel over the life of the vehicle. Meanwhile recovered
polymer prices steadily increase making recycled compounds expensive. Recycled polymer compounds are expected to meet
virgin specifications at lower cost yet generally contain more ingredients at higher cost to enable them to achieve the same
performance specification. Our idea is to create a new range of PP compounds using a novel combination of organic fibres and
mineral fillers to achieve the properties required. Use of high performance, low cost organic fibres can reduce cost and compound density, providing a significant reduction in specific cost, while meeting the required properties.